Net Zero carbon in the Dairy Supply Chain - Innovative Productive Use of Energy Products

Reaching net-zero-carbon emissions is a world-wide imperative and the UK Government is taking the lead by setting ambitious targets and funding the development of new technologies, products and services to export this capability worldwide, enhancing our economy, jobs and exports. This project will develop off-grid solar refrigeration capability without batteries, for the milk industries in developing countries where spoilage, wastage, inefficient, unreliable diesel generators are the norm. Solar panel prices are falling rapidly, but inverter and battery costs are static accounting for \>50% of the costs in some solar projects. Replacing batteries with cold storage through improved insulation and (phase-change) materials, reduces costs. DC compressors improve efficiencies and eliminate inverters. Solar is scalable, making small small-holder chillers and insulated (phase-change) milk churns viable reducing milk wastage and improving quality whilst increasing the radius of milk collection. This will, in turn, increase the number of farmers and volume of milk feeding into the higher value milk processing chain, which will drive economies of scale and provide increased nutrition in countries were 23% of under 5's are malnourished and stunted. Milk products in Tanzania and Uganda are an important export, doubling in 2016-2018 to $130m per annum.